Defining Concubinage in the Luso-Atlantic World: Gender, Slavery, and Networks of Power in Brazil and Angola (1800-1860)

This project examines the relationships described by contemporaries as concubinage, the lives of women labelled concubines, and the processes by which these changed from 1800-1860, a period of intense abolitionism, deepening colonialism, Brazilian independence, and the consolidation of illegal transatlantic trading in slaves primarily from Angola to Brazil. It traces how the transatlantic circulation of slaves, knowledge, goods, and travellers between the key cities of Luanda, Benguela, Rio de Janeiro and São Paulo shaped concubinary relations in Angola and Brazil. It is based on the premise that these socio-economic aspects of slave society are inherent to concubinage, rather than tangential or consequential. Starting with 'concubinage' as an umbrella term for enslaved and free(d) male-female sexual relationships outside of legitimate marriage, this project analyses within a single study the various Atlantic world concubinary practices that have led to contrasting understandings of concubinage in the literature. This will draw out commonalities across practices to form a set of conceptual definitions and analytical tools, which are vital to driving the field beyond localized studies and offering a pathway to thinking of concubinage as a global process. Its methodology challenges the historiographical tendency to examine concubinage as a static institution simply imposed upon women, whether in its guise as legal status, ecclesiastical sin, or master-slave sexual violence. Instead, this project centres women's experiences and agency not only as concubines, but also as traders, healers, kinswomen, and community members to emphasise the importance women held in driving dynamic understandings of, and responses to, concubinage in Brazil and Angola.

Rather than exploring concubinage within a binary framework of slavery/freedom, it uses 'asymmetrical dependency' (where one actor controls the actions and resources of another within structures that ensure the dependent party cannot change their circumstances) to examine a spectrum of female experiences of agency, negotiation, coercion, and abuse under concubinage beyond women's direct involvement in slavery, domestic, and sexual relations. This broader conceptual framing of asymmetry in dependencies has significance for rethinking historical slaveries and for addressing contemporary concubinage as one of the most urgent global issues of gendered modern slavery in the Global South. Oriented towards a Global South historiography, this project emphasizes the importance of endogamous relations between people of colour and between non-Europeans within the better understood system of interracial master-slave sexual exploitation, adopting a non-Eurocentric approach as a counterpoint to prevailing Anglophone narratives of concubinage in North America and the Caribbean. Disrupting current Anglophone historiographical trends that relegate Lusophone America and Africa to the peripheries of Atlantic world analyses, the definitions and analytical tools it will develop will have an interdisciplinary reach, applicable in sociological, ethnographic, philosophical, and social justice-related fields. Crucially, this project pioneers a paradigm shift in how future non-Eurocentric histories of women and slavery can be written.

This 36-month project will lead to a series of academic outputs (including two symposia, a special issue journal, an edited volume, a journal article and two monographs for specialist and non-specialist audiences) of benefit to scholars interested in Atlantic world history, gender, sexuality and violence, slavery and dependency studies, Latin American and African histories, amongst others. It will also produce a website with secondary-school level teaching materials collaboratively developed with post-16 students for Key Stage 4 peers to discuss consent, coercion, and abuse in sexual relationships.